Human-Systems Interaction Techniques to Increase Trust In Multi-sensor Systems

The objective of this PhD, to be undertaken with the internationally recognised Human Interface Technologies Team within the University's School of Engineering, is to understand to what extent human-system interface (HSI) techniques, hardware and software can be exploited to convert the quantitative confidence in the information into a qualitative level of trust in the information as perceived by commanders or supervisors of future maritime platforms. This would enable them to make timely, possibly mission-critical decisions using similar cognitive processes to the way they make these decisions today.

The PhD will investigate techniques used to present data, information and intelligence from multiple onboard and remote sensor systems (e.g. as part of unmanned platforms), and how these factors can influence the trust an operator places in those data, and any other sources of information or intelligence.

The PhD would focus on how information presentation can exploit modern human-system interaction techniques such as Virtual, Augmented and Mixed Reality.